RocketFuel : AI-Powered Fan-Building & Funding Platform

RocketFuel combines ecommerce, crowdfunding, and community-building to support independent music artists.

Since launching the platform, we've passed the milestone of raising $1m for new music projects.

Our innovative next steps includes introducing:

* **Archie de Astronaut:** an AI-powered Assistant helping artists with setting up their profiles and marketing
* **The Marketing Map:** a dynamic music-promotional tool.
* **Space:** a community area for creators to monetize content and engage fans.
* **LaunchPad:** a free training Academy to help projects blast-off

The platform helped UK artist Philippa Hanna generate over £113,000 and has proven the potential for major market disruption.

RocketFuel aims to significantly improve its technology and training in order to become a major player alongside billion-dollar-platforms Bandcamp, Kickstarter and Patreon. The comprehensive support offers artists the **tools**, **training** and **team** they need to succeed.

As the platform is turbocharged, it will be a creative catalyst in the UK and further afield.